Inversion Technology

Accelerate the route to market of new health care technology which will reduce lost-time working hours due to specific human physiological decline, as well as simultaneously delivering other personal healthcare benefits.